Behaviour change for SMEs in a crisis

The core problem that our proposed project addresses is the emerging and increasing needs of SMEs/Micro Enterprises, during and following the Covid-19 pandemic, to communicate with and educate employees in order to rapidly change business practices (e.g. to align with remote working, transitions back into the office, stop-start lockdown measures, and associated business threats).

Computer-based tools currently available are not fit-for-purpose. They tend to offer 'once-a-year' rhythm, require long periods of engagement and are simply not up to the significant changes in work patterns, and rapid need to do things differently, currently being experienced. Noting that failure to address these risks leads to operational ineffectiveness, security business risk and business failure; there are realistic and significant societal and economic benefits in an ambitious innovation to:

* Push education, guidance, business communications directly to users.
* Measure delivery and engagement.
* Rapidly change content/guidance with emerging situations.
* Deliver guidance to computer users aligned with time or context-based events (e.g. time of day, duration of use, current application in use etc).
* Allow for rapid deployment to a distributed and remote workforce.

We propose to deliver **_immediate impact_**, solving this problem with a COMMERCIAL REFOCUS of our cyber-security behavioural-change platform, **_towards_** **_SMEs/Micro enterprises_** (99% of all UK businesses) addressing their **_rapidly emerging communication needs in the wake of the Covid-19 pandemic_** - from working at home security, to health and safety challenges, to business continuity communications. As well as through a TECHNICAL REFOCUS, **_aligning content with SME needs_**, and **_reducing barriers to adoption_** through rapid Click-to-run technology **_allowing immediate impact through a Freemium delivery model_**.